The University of York And Markes International Limited

To develop innovative lab products for the measurement of highly complex VOC mixtures, by exploiting the latest advances in knowledge from academic research.